NOVEL MATERIALS FOR INTENSIFIED BIOENERGETIC BIOMASS PRODUCTION AND AQUACULTURE WASTEWATER TREATMENT

The growing energy and water demand over the last centuries has resulted on an increase in greenhouse gases, wastewater effluents and a depletion on fossil fuels. Wastewater must be treated before returning to the environment. Therefore, the quest for sustainable and environmentally friendly wastewater treatment and energy provision has become imperative. Environmental policy strategies (e.g. Sustainable Development Goals, SDG from the UN or The Knowledge Centre for Bioeconomy of the European Comission) have been set up in Europe and across the world for the next half century in order to boost the growth of bio-based products to address energy challenges. In particular, the production of biofuels generated from microalgal biomass has received an increasing interest due to its greater energy security, reduced environmental impact and higher biomass productivities than land crops.

Microalgae are unicellular or multicellular photosynthetic organisms whose biochemical properties make them a useful tool to transform the energy sector into a more environmentally friendly based industry. These diverse light-driven microorganisms can thrive in a wide spectrum of environmental conditions due to their flexible metabolism which enables them to produce a vast range of metabolites that can be biotechnologically processed to biofuels, feed, drugs or wastewater treatment agents. However, large-scale cultivation still remains economically challenging due to high operational cost, water and down-streaming energy use. Using fertilizers to supply nutrients such as nitrogen or phosphorus and other micronutrients as microalgal growth medium can imply up to half of the cultivation cost. In order to cut costs, one strategy is to replace these commercially available nutrients with wastewater nutrients. Following this approach, the present project aims to address this operational drawback by using wastewater from intensive fish farming effluents which has high loads of nitrogen and phosphorous. Due to the increasing amount of wastewater produced by aquaculture this could represent an alternative source of macronutrients to cultivate microalgal biomass whereas removing the excess of nutrients from wastewater. Current treatment systems used to remove high nutrient wastewater loads, such as biological nitrification/denitrification, chemical stripping and absorption or chemical precipitation, are efficient but produce carbon dioxide emissions and/or toxic sludge. This PhD project will look into increasing the amount of microalgal biomass produced from aquaculture wastewater treatment by assessing several novel shapes of 3D-printed translucid plastic materials in the form of beads, large spheres, rings or saddles. Materials 3D-printed have been shown to improve
denitrification process in bacteria by promoting and controlling biofilms generation. Successful systems have already been commercialised for nitrifying microorganisms, however, the use of 3D-printed materials in microalgal cultivation to improve biomass generation remains to be explored. Microalgal cultivation provides the conversion of both, carbon dioxide to oxygen, and contaminant nutrients to algal biomass which can be converted to energetic products such as biodiesel. By cultivating microalgae along with novel materials, it is expected to increase biomass loads, and nutrient removals. Microalgae produced using this approach will be harvested by flotation, characterised and assessed for product conversion. The first phase of the experiments will be developed on a bench-scale in order to determine and characterise optimal conditions. This initial proof of concept phase will work towards setting-up and studying a system that can be transferred to large scale cultivation at the industrial partner premises.

EPSRC research areas: bioenergy, materials for energy.

Potential impact
ReNU's enhanced doctoral training programme delivered by three uniquely co-located major UK universities, Northumbria (UNN), Durham (DU) and Newcastle (NU), addresses clear skills needs in small-to-medium scale renewable energy (RE) and sustainable distributed energy (DE). It was co-designed by a range of companies and is supported by a balanced portfolio of 27 industrial partners (e.g. Airbus, Siemens and Shell) of which 12 are small or medium size enterprises (SMEs) (e.g. Enocell, Equiwatt and Power Roll). A further 9 partners include Government, not-for-profit and key network organisations. Together these provide a powerful, direct and integrated pathway to a range of impacts that span whole energy systems.

Industrial partners will interact with ReNU in three main ways: (1) through the Strategic Advisory Board; (2) by providing external input to individual doctoral candidate's projects; and (3) by setting Industrial Challenge Mini-Projects. These interactions will directly benefit companies by enabling them to focus ReNU's training programme on particular needs, allowing transfer of best practice in training and state-of-the-art techniques, solution approaches to R&D challenges and generation of intellectual property. Access to ReNU for new industrial partners that may wish to benefit from ReNU is enabled by the involvement of key networks and organisations such as the North East Automotive Alliance, the Engineering Employer Federation, and Knowledge Transfer Network (Energy).

In addition to industrial partners, ReNU includes Government organisations and not for-profit-organisations. These partners provide pathways to create impact via policy and public engagement. Similarly, significant academic impact will be achieved through collaborations with project partners in Singapore, Canada and China. This impact will result in research excellence disseminated through prestigious academic journals and international conferences to the benefit of the global community working on advanced energy materials.